High Power, High Voltage, High Frequency Transformers for Switching Converters

The purpose of this project is to research, develop and demonstrate optimal design methodologies for high voltage, high frequency transformers for use in switching converters. The project will allow for commercial exploitation of a new generation of high frequency, high voltage switching converter for industrial and physics research applications.